Innovative Integration of Direct Ammonia Fuel Cells for Zero-Carbons hybrid Torpedo Propulsion

Ammonia is emerging as a highly promising energy vector for the maritime sector, offering a dense and transportable hydrogen carrier that enables renewable electricity to power heavy-duty transport applications. However, efficiently converting ammonia into electricity or hydrogen has been a significant challenge, limiting the transition from fossil fuels to alternative energy sources. Unlike conventional combustion systems, fuel cells can convert ammonia into electrical energy without generating nitrogen oxides (NOx), which contribute to pollution in urban and port environments. High-temperature fuel cell technology further enhances this process, providing a simpler and more efficient ammonia-to-electricity conversion system.

Building on our innovative direct ammonia fuel cell system, which has successfully demonstrated the ability to convert ammonia directly into water and nitrogen while generating electricity, we have also achieved a highly efficient ammonia-to-hydrogen conversion rate exceeding 100%. This breakthrough paves the way for a more effective transition to clean maritime energy.

This project aims to integrate these groundbreaking technologies into a novel, transferable hydrofoil unit, creating a zero-carbon emission solution for both existing and new vessels. The use of hydrofoils significantly reduces fuel consumption while housing the propulsion system within a detachable & separate torpedo. This design not only enhances vessel efficiency but also improves safety by physically separating fuel storage from passenger areas and minimising risks during refuelling and operational activities.

The core objective is to assess the feasibility of integrating these two technologies and to provide key insights for a future demonstration phase. The study will explore technological solutions as well as potential challenges, including port infrastructure requirements and regulatory barriers. The findings will be instrumental in shaping a subsequent demonstration project, where the most effective solutions will be tested in real-world maritime environments.

This initiative brings together complementary expertise to advance both direct and indirect ammonia conversion and hydrofoil technology. By collaborating, we aim to accelerate the adoption of sustainable propulsion systems in the maritime sector, enabling cleaner, more efficient transport and establishing a resilient supply chain for zero-carbon energy solutions. This project marks a crucial step in the development of low-carbon technologies and supports the global shift toward decarbonised shipping.